Understanding family and relationship practices amongst Indian Gujaratis in the UK and India; disseminating and developing research after a PhD

Over the course of this postdoctoral fellowship I will maximize the impact of my doctoral research through disseminating findings, improve my skills as a researcher, and develop proposals for future research.
My doctoral thesis, entitled 'A Suitable Match: Love and Marriage amongst Middle Class Gujaratis in India and the UK', explores relationships, marriage and intimacy amongst middle class urban Gujaratis in the UK and India. The research set out to explore how those who see themselves as 'Gujarati' or 'Indian' in two very different contexts understand and negotiate relationships and marriage. Previous research in this topic suggested that young Indians are moving towards relationship formations similar to couples in Western countries, forming marriages based on romantic love and intimate attachments (Raj 2003; Fuller and Narasimhan 2008). My research suggested romantic love was important to young Gujaratis when choosing a future spouse, but so too were other factors influenced by the local context. In India it emerged that young people want to "have love arranged". That is, they want to fall in love with their future spouse but only within the conditions of a socially acceptable match - with a family approved spouse from within the same caste or status background. In the UK, 'traditional' criteria of a spouse, such as class status, are downplayed and even denied to be of any importance to informants. Rather young people suggested that love was the only motivating factor in choosing a spouse - despite evidence that they also prefer to marry someone of the same ethnicity, community, and educational and occupational background. The thesis explores the contextual factors which led to these disparate understandings of love and marriage, and describes how these understandings shaped the sexual behaviour and gender relations of the study participants.
Over the course of the postdoctoral fellowship I will disseminate these findings through academic journal articles, the publishing of a book, and through film and newspaper articles. These publications will be of interest to researchers in the area of sociology of the family and intimacy, ethnicity, and those interested in the translation of global ideologies by local actors.
I will also develop a proposal for research on infant feeding practices amongst South Asian families in the UK. The benefits of breastfeeding for both mother and child have been well documented. Women of South Asian (Indian, Pakistani and Bangladeshi) background in the UK report higher rates of initiating breastfeeding than other ethnic groups, but UK-born South Asian women are less likely than migrant women to initiate breast feeding and to breastfeed for at least four months (Hawkins, Lamb et al. 2008). During research I conducted before my PhD on the experiences of UK-born ethnic minority women giving birth in the UK it emerged that grandparents were discouraging their daughters from breastfeeding (Twamley, Puthussery et al. 2010). This proposed research will seek to explore how UK-born women of Asian background make the decision to infant feed in the context of their family, and why (if it is the case) first generation Asian women are encouraging their daughters to give formula feed. As with my PhD, this research is concerned with cultural change, this time looking at both the older and younger generation and how the context of living or growing up in the UK impacts on attitudes and behaviour. This research will be of benefit to midwives and health visitors in the UK who support women in their decision of how to feed their baby. In order to ensure the relevance of the research, the proposal will be developed with support from an Advisory Group comprising members of the public, health care providers, and policy-makers. The research will also be of interest to scholars in the sociology the family, ethnicity, and health.